'Inside' personal care products: developing characterisation protocols combining microfluidics and advanced imaging techniques

'Inside' personal care products: developing characterisation protocols combining microfluidics and advanced imaging techniques